Addressing Evasive Malware

The main areas of interest of this research is addressing malware that can detect virtual sandbox environments so that they can avoid analysis environments. An example of a simple sandbox evasion mechanism is the WannaCry malware which uses a DNS query. This malware was shut down by registering the correct domain and responding in the correct manner. This method worked because sandboxes often respond to DNS queries giving the appearance of a target device being online. The malware author had knowledge of this and programmed WannaCry to shut down when a response to an unregistered domain was received.

Malware analysis through sandboxes focus on trying to mirror physical systems so that they appear transparent to the sample program being tested. In practice, this has proved difficult to achieve with malware authors programming their software to look for indicators that an environment is virtual. Historically it has been shown that there is a pattern of malware authors quickly finding solutions to engineering attempts to hide a sandbox environment from the malware. This leads to an endless game of "cat and mouse|, with security engineers having to respond to malware authors new ways of detecting a sandbox environment. A common approach is to reconfigure the sandbox environment to make it seem more like a physical environment, but this is not without its issues because some of the changes can lead to incompatibility between the test environment and the subject programmes.

The research undertaken in this PhD will seek to detect the malware's sandbox detection mechanisms and turn the malware authors' techniques of environmental analysis against them. These methods include looking at the sum of the activities that a sample performs whilst it is trying to learn about its environment when it is first executed. Some examples are: capturing the network traffic generated by the sample on execution, using hooks to look at system calls made by the malware, looking at the number of NOPs that a malware may generate and looking at differential behaviour analysis i.e. if a detection mechanism is removed, does the sample become more active. The reason for focussing on when a sample is first executed is that there is typically some active interrogation before the malware activates its payload or is programmed to stay dormant and evade analysis. This can be considered a form of 'noise' that the malware makes when it is analysing the environment in the first instance and this is what the project will be targeting.

Machine learning or possibly bame theory will be explored to see if it is possible to model these malware interactions in order to classify the software sample on a scale which can indicate to security analysts that further investigation in a physical environment is required. The reason an adaptive approach is required rather than an absolute approach is because sometimes interrogation of an environment by a program is considered normal behaviour. It is possible that a combination of these interactions will point to a sample looking to evade analysis in a sandbox

Potential impact
The most significant impact of the renewal of Royal Holloway's CDT in Cyber Security will be the production of at least 30 further PhD-level graduates. In view of the strong industry involvement in both the taught and research elements of the programme, CDT graduates are "industry-ready": through industry placements, they have exposure to real-world cyber security problems and working environments; because of the breadth of our taught programme, they gain exposure to cyber security in all its forms; through involvement of our industrial partners at all stages of the programme, the students are regularly exposed to the language and culture of industry. At the same time, they will continue to benefit from generic skills training, equipping them with a broad set of skills that will be of use in their subsequent workplaces (whether in academia, industry or government). They will also engage in PhD-level research projects that will lead to them developing deep topic-specific knowledge as well as general analytical skills.

One of the longer-term impacts of CDT research, expressed directly through research outputs, is to provide mechanisms that help to enhance confidence and trust in the on-line society for ordinary citizens, leading in turn to quality of life enhancement. CDT research has the potential of directly impacting the security of deployed system, for example helping to make the Internet a more secure place to do business. Moreover the work on the socio-technical dimensions of security and privacy also gives us the means to influence government policy to the betterment of society at large. Through the training component of the CDT, and subsequent engagement with industry, our PhD students are exposed to the widest set of cyber security issues and forced to think beyond the technical boundaries of their research. In this way, our CDT is training a generation of cyber security researchers who are equipped - philosophically as well as technically - to cope with whatever cyber security threats the future may bring. The programme equip students with skills that will enable them to understand, represent and solve complex engineering questions, skills that will have an impact in UK industry and academic long beyond the lifetime of the CDT.